New process analytical technology (PAT) and downstream processing (DSP) for the manufacture of in vitro transcribed mRNA

New process analytical technology (PAT) and downstream processing (DSP) for the manufacture of in vitro transcribed mRNA